Horizon Europe Guarantee - EIT KICs 2022

Enchar is a market maker for biochar and the associated carbon certificates. We provide the first comprehensive platform for the sale and procurement of biochar as a commodity, enabling rapid growth of this carbon negative industry. While biochar is recognized as one of the few available and already economically attractive carbon dioxide removal technologies (IPCC), a fragmented market and the resulting difficulties in aligning supply and demand are currently holding back the full potential of the sector.

We are solving these problems through our platform, connecting our large producer network from all around the world with industrial users of biochar. Enchar provides biochar producers with an efficient sales channel to increase their customer base, securing off-take agreements and helping them to finance and scale their production facilities. For the potential user of biochar, we offer an easy identification of the best suitable biochars, available biochar quantities, their characteristics, and their prices.